Non-zero-sum Dynkin Game with Continuous Player versus Periodic Player

In this project we are investigating a non-zero-sum Dynkin game. In this game there are two players who are after the same asset, the asset evolves stochastically and can be modeled by the geometric Brownian motion. We assume the first player who stops the game wins and receives an associated reward while the other player receives nothing. The stopping rules are different for the two players, we refer the first player as the senior player, and the senior player can stop the game at any point in the game. The second player is referred as the junior player, and the junior player can only stop when the asset's price is at a specific level b in the game. The level b is chosen by the junior player herself in the beginning of the game. Moreover, there exists an independent Poisson process such that the junior player can only stop at the first time when the Poisson process is at its jump times as well as the asset's price is at level b. The junior player is also allowed to choose the Poisson rate for the Poisson process in the beginning of the game. In our project, we use the payoff of the American put option as the reward function for the game. Since the senior player has the advantage of stopping the game at any time, the payoff for the junior player is higher than the senior player as a trade-off for the lack of stopping opportunities. Therefore we let the strike price for the senior player be K, and the strike price for the junior player be J, where we have the value of J strictly greater than K. Our aim is to find the optimal stopping strategy for each player which allows the player to maximize her gains as well as the likelihood of stopping before her opponent.

The idea for finding the optimal strategy for each player can be described as follows: We will show in our project that the optimal strategy for the senior player is a threshold strategy. Moreover, we let l denote the optimal stopping threshold for the senior player, thus the stopping region for the senior player is from 0 to l, while the continuation region is from l to infinity. The optimal strategy for the junior player is to choose a level b in which b is lower bounded by l and upper bounded by K, as well as a Poisson rate such that at the level b the value function for the senior player is greater or equal than the reward function for the senior player at b. In this case the senior player is still willing to continue the game. This is crucial for the junior player, since once the value function is less than the reward function, the senior player would stop the game and take the reward, and in this case the junior player gets nothing. With this in mind, the optimal strategy for the junior player is to choose an optimal pair of b and a Poisson rate, and under this pair of parameters the senior player would choose to continue the game and at the same time this level b and the chosen Poisson rate also maximize the value function for the junior player. There are many real-world situations which could be formulated by such a non-zero-sum Dynkin game. One important example comes from option pricing in finance, we assume there are two agents who both hold an option to purchase the same asset. Hence, these two agents are competing against each other, since the first agent who exercises their option gets the asset while the other agent gets nothing. Moreover, in a real world scenario agents trade with liquidity risks, thus it is realistic to assume one of the agents is trading with illiquidity.